cybersecurity2

AS a growing company we are constantly concerned that our securtiy systems may not be robust enough to protect our customers and our business from cyber attacks. If we have innovation voucher this would help us resource specialist assistance to tackle on going security cyber challenges. We stongly believe a successful application will change the way our business operates for the foreseeable future.